Internal Structure Models in the Sub-Neptune Regime

To investigate the diversity of internal structures of sub-Neptunes, including water worlds and rocky planets. This would include considerations of the habitable conditions for Hycean worlds, which are planets with large oceans under hydrogen-rich atmospheres.